New bio-based polymer electrolytes for Li ion batteries

Envision a future where the next-generation batteries derive their materials from trees and crustaceans instead of relying on synthetic organic solvents. Picture nonflammable solid electrolytes replacing the conventional flammable liquid electrolyte in cutting-edge battery technology. Now, consider achieving these advancements without compromising the battery's performance, especially in terms of capacity and cycle life. The potential savings in terms of money, time, and environmental impact are immense.
With the backing of the Engineering and Physical Sciences Research Council (EPSRC), we are poised to embark on the initial phase of realising this vision. I will be collaborating with Professor Alice Mija from Côte d'Azur University to pioneer the development of a new solid-state electrolyte. This electrolyte aims to exhibit high ionic conductivities and wide electrochemical windows, ensuring stable cycling performance and enhanced energy density for Li-sulphur batteries.
The overseas travel grant will act as a catalyst, fostering collaboration between UK and French teams. This collaboration aims to merge expertise, combining Professor Mija's extensive experience in polymer chemistry with the UK team's experience in electrochemistry and battery design. Together, we form an ideal team equipped to address various challenges associated with polymer electrolytes.
Undoubtedly, an undertaking of such ambition and innovation necessitates several years to achieve its goals. To secure long-term support for this endeavour, we plan to apply for a larger grant from the European Research Council (ERC Synergy Grants). However, preliminary assessments and collaborative groundwork are crucial before developing a long-term project. To this end, I have set up a practical program, including three 1-week visits to the partner lab in France. These visits aim to frame future collaboration, expand the project team, and ensure a solid foundation for the larger grant application.
The success of this proposal extends beyond the laboratory, with the potential to revolutionise energy storage systems. Such advancements would facilitate the widespread adoption of renewable energy, impacting society, industry, and academia on a national and global scale. This project holds the promise of advancing UK global competitiveness, economic prosperity, and overall quality of life.
Direct beneficiaries include companies involved in hand-held electronics and electric vehicles experiencing improved battery technology. Moreover, UK power grids and electric utility companies stand to benefit from the proposed energy storage device, potentially addressing transmission congestion relief and demand charge management applications. The project's outcomes may also find application in empowering spacecraft, satellite batteries, or other aerospace technologies.
Ultimately, this project aims to facilitate valuable knowledge transfer to the combined industrial and scientific research community. By doing so, it seeks to redirect efforts toward the development of new, renewable, and eco-friendly energy sources.